Up-Skill: Upskilling for Industry 5.0 roll-out

The 4th Industrial Revolution/Industry 4.0 has enabled reduction of production costs, improved consistency of product quality and enabled mass customisation by merging the physical and digital worlds. The transition is still ongoing - Industry 4.0 is a general-purpose technology, adding value across all industrial sectors. However, the perception of Industry 4.0 at a human level has not all been positive. It has been plagued by fear of job cuts and in some sectors completely replacing the human workforce. Automation projects have often failed due to omitting the critical skilled human elements in business success with unintended consequences including reduced customer satisfaction, poorer product quality and lower process efficiency. Automation alone clearly cannot be a source of sustained competitive advantage. I5.0 will address the balance between humans and technology, focussing on the collaborative relationship between skilled workers and automation. The intent is reinstating skilled craftsmanship at the centre of production processes where people add unique value and competitive advantage, augmented by intelligent, data-driven technology emerging from Industry 4.0. In the Up-Skill project, we will address the implications of Industry 5.0, in particular the relationship between automation, skilled work and organisational systems. Our research will establish how the relationship between automation and human input plays out in a range of industrial settings, creating comparative case studies to capture effective implementation strategies. We will address under-explored strategic spaces in production - where automation adds value to skilled and artisanal work, and where further automation risks undermining product value. This research will identify the shifting organisational characteristics that are needed to ensure technology advancements are implemented within companies while ensuring sustainable, added value for man, machine, and organisation.